Racing Room Product Development

Burt & Noah Ltd (t/a The Racing Room) are designers and makers of unique, interactive 'activations' and dioramas, in particular, but not exclusively, slot car racing circuits for public and commercial exhibition purposes. Not only do they look awesome, you get to play with them too!

Over the years of working on bespoke commissions and designing our tracks for hire we have built up a catalogue of models, scenic items, small scale animatronics and interactive technological solutions which we believe could be developed into reproduceable and saleable products for the general and hobbyist markets.

During the six month period of the Creative Catalyst project we aim to take a selection from our back catalogue of scenic items and develop them to a point where they will be ready to test a first phase scaling of the manufacturing, sales and distribution processes.

As part of this development phase we would be experimenting with prototyping; researching production methods and sources; setting up production processes from tooling to packing; resolving packaging design; and identifying appropriate sales and distribution channels and processes e.g. on-line/instore, domestic/global.